AI co-pilot to support healthcare professionals to provide better care for patients

There is an urgent need to improve the health care workforce's productivity to meet demand on the NHS. Medwise AI was founded in 2019 to help doctors and other health care professionals to maximise the time available in a 10 minute clinic appointment. Identifying that doctors spend a disproportionate amount of this allowed time in searching answers to questions related to patient care, we developed and deployed an intuitive search engine to provide only evidence-based answers to medical questions from trusted sources, for doctors to use at the point of care. With thousands of articles published daily, clinicians otherwise struggle to stay updated and informed. Giving clinicians unfettered access to up to date clinical knowledge means that best practice standards of care can be adhered to at all times, by all clinicians.

In this new project, Medwise AI aims to build on the success of its search engine to develop a clinical decision support system in the form of an AI 'co-pilot', i.e. a digital personal assistant that works alongside clinicians to support them in their clinical decision-making and improve their productivity by searching, understanding and summarising the information in published guidelines and articles. Similar to a co-pilot in an aeroplane, it is not in charge - the clinician is - but it aids efficiency. The new tool will be used by practitioners across the NHS, providing recommendations and advice to clinical staff.

The resulting product aligns with the NHS's long term plan priority in using artificial intelligence to help clinicians in applying best practice.

Medwise AI was founded by diverse founders of under-represented backgrounds. The project team comprises NHS medical doctors and AI experts.